EPHYRA - Establishing European Production of Hydrogen from RenewAble energy and integration into an industrial environment

EPHYRA will demonstrate the integration of a first-of-its-kind renewable hydrogen production facility at industrial scale in South eastern Europe by employing an improved electrolysis technology, at a scale of 30 MW. The large-scale electrolysis will be integrated with industrial operations within MOH’s Corinth Refinery, one of the top refineries in Europe and the largest privately-owned industrial complex in Greece. It will be operated for at least 2 years under commercial conditions and will supply renewable hydrogen to the refinery’s processes and external end-users. The industrially integrated renewable hydrogen production will be developed around a circular economy, industrial symbiotic approach, as the electrolyser will be coupled with (i) renewable electricity production, (ii) renewable electricity storage, (iii) an innovative waste heat harvesting technology, (iv) water use environmental optimisation, (v) valorisation of produced oxygen in current MOH Refinery operations, (vi) a digital twin and (vii) a dedicated energy managementsystem. EPHYRA will contribute to all electrolysis technology KPIs as detailed in Clean Hydrogen Partnership SRIA objectives. Therefore, the project will demonstrate its reliability for green hydrogen production at the lowest possible cost thus enabling the EU renewable hydrogen economy, industry decarbonisation and zero-emission